The Contribution of Globular Clusters to the Stellar Content of the Galaxy

The goal of this project is to assess the contribution of dissolved globular clusters to the stellar mass budget of the various Galactic components (halo, disk, bulge/bar) and compare the results with the predictions of state of the art numerical simulations, in order to constrain the history of formation and mass assembly of the Milky Way Galaxy. In order to identify tracers of globular cluster dissolution in the field of the Galaxy, we will perform chemical tagging based on the the huge sample from the the SDSS/APOGEE survey. The observational data will be compared with state of the art numerical simulations from the E-MOSAICS project.